STEM@Home- Providing more accessible science education

Attention, science enthusiasts, parents, and educators! Introducing STEM@Home, the ground-breaking EdTech company transforming science education!

Imagine a world where every student can engage in hands-on science experiments, regardless of school resources or personal disabilities, even gender. STEM@Home is on a mission to bridge the attainment gap in science education and create an inclusive learning experience for all.

Our secret? Cutting-edge, "curriculum aligned" science experiment kits that bring the laboratory right to your doorstep! These high-quality, safety-first kits are delivered directly to students, whether they're at school or beyond the traditional classroom, like in the comfort of their homes or at clubs. Science education has never been this accessible!

In less than a year, STEM@Home has already achieved phenomenal success. With hundreds of boxes sold and raving feedback from students, parents, and teachers, our impact is undeniable. Case studies reveal remarkable improvements in science learning outcomes for students aged 14 to 17. We're already engaging with 50 secondary schools and educational trusts, ready to drive pre-sales when the new school year kicks off in September 2023.

But we're not stopping there! We're redesigning the 9 science practicals sets we've already developed to be suitable for all GCSE Science curriculums in the UK as well as iGCSE students abroad. We are also designing 10 new advanced and challenging practical sets that can be used by all GCSE science students in the UK as well as all international GCSE (iGCSE) students abroad. Our ambitions know no bounds, as we plan to reach global audiences, starting in Malaysia and Thailand.

Our ultimate goal is to revolutionise STEM education worldwide. We want every student to have access to awe-inspiring science experiments, fostering a passion for STEM subjects and empowering the next generation of innovators, problem solvers, and leaders. Together, we can make a profound global impact and contribute to positive social change.

What sets STEM@Home apart is our commitment to making science approachable, enjoyable, and in sync with school curricula. We fill a significant market need for physical STEM products that not only cover curricula efficiently but also save valuable time and costs.

Join us on this exciting journey to shape the future of science education. STEM@Home is more than just a company; it's a movement for equality and opportunity in learning. Together, let's unlock the potential of every student and ignite the spark of curiosity that will change the world. Get ready to experience science like never before with STEM@Home!